SIMPL (Space, Information, Mobility, Power and machine Learning)

**SIMPL** has five work packages designed to increase robot adoption in aero structure manufacturing, up to TRL6\.

The work focusses on automation the sub assembly build, which is currently manual, and takes 80% of the build time. Successful automation allows manufacturers to ramp up production, where skilled labour is scarce.

**S**pace: Planning and qualifying volumetric accuracy of off-line robot programs, that are digitally twinned to the shop floor

**I**nformation: Developing digital thread with affordable simulation tools, to aid adoption in the supply chain

**M**obility: Moving process robots with sensorily aware automated mobile robots (AMRs), for increased robot utilisation at minimal cost.

**P**ower: Minimising energy consumption on the shop floor

machine **L**earning: Using existing sensors on TPR drill, to increase learning, to improve quality control, predict fastener lengths and supply new process informatics